From bacteria to mammalian cells: Interrogating single-cell dynamics using agent-based stochastic models

One of the most pressing challenges for healthcare is that many patients do not respond to treatment, which produces physical, social, and economic suffering. Moreover, variable treatment response contributes to the cost of drug development. A major driver of these inefficiencies is the cellular heterogeneity existing within and between patients in complex diseases such as cancer. Altered behaviours can involve only a few cells, but to-date such changes are often profiled at the population level, which masks functionally and clinically relevant intercellular variations.

Modern single-cell technologies allow tracking growth and intracellular concentrations in hundreds of cells simultaneously. The outcomes of these experiments are difficult to interpret because they vary drastically from cell to cell, even within genetically identical cell populations grown under the same conditions. Predictive models are needed to make sense of these experiments and to understand how cells exploit this heterogeneity, for instance for survival. It will be crucial to address this question with the wealth of single-cell data becoming available to tackle problems of drug tolerance and diseases, as well as to improve therapies for the health sector.

Current mathematical approaches quantify the stochasticity inherent in reactions by which molecules are synthesised in the cell, but they cannot predict how these heterogeneous affect cell growth and division. To understand this effect, I will develop new mathematics and models that enable us to understand the complex interplay between cell growth and the reactions in single cells. These models treat cells as individuals and allow tracking the state of every cell and their histories in a growing cell population. They thus provide a quantitative understanding of biological data at the experimental single-cell resolution.

Using these mathematical methods, the project will uncover the causes and consequences of heterogeneity in bacterial and cancer cell populations, which has important implications in a range of biotechnological and medical applications. Using a combination of theory and experiment, we will explain how cellular heterogeneity affects essential cellular functions such as cell division, growth and the cell cycle that ultimately drive proliferation and cell survival. In particular, we will investigate cell division and cell cycle kinetics to explore how heterogeneity allows bacteria to cope with stress and cancer cells to evade chemotherapeutic treatment. The project thus presents a transformative and quantitative single-cell perspective on the role of cellular heterogeneity in cell proliferation and its implications for disease.

Potential impact
The interactions between intracellular reaction networks and cell growth underpin a wide range of biological phenomena. In this Fellowship, I will answer fundamental questions on how the dynamics of intracellular reaction networks is coordinated with cell physiology, which will have a substantial impact on biotechnology, medicine and healthcare as detailed below. I will work to exploit its full potential during the Fellowship.

Synthetically engineering cellular systems promises to perform customised biological functions inside living cells. Prominent examples include the production of chemicals in microbes for energy, pharmacology and food industries. A fundamental limitation of these technologies is cell-to-cell heterogeneity or noise, which needs to suppressed to minimise production loss and hence costs. This project can provide fundamental insights into how synthetic circuits inside living cells affect cell growth and division and investigates ways of how to synthetically design to control cell proliferation of microbes. The quantitative modelling tools developed would allow assessing the statistics of different single-cell devices without costly and time-consuming experimental design. This knowledge will contribute to boosting present and future biotechnologies with a mid-term benefit for the UK's biotech economy.

Single-cell technologies promise to accelerate biological discovery, improve therapies and revolutionise personalised medicine. For example, single-cell RNA sequencing allows determining the type of a single cell at a molecular resolution, which is expected to support patient diagnoses and treatments. Furthermore, recent advances in lineage tracking allow tracing the ancestral relationships between cells in tissues or even in whole organs, which will provide unprecedented insights into development and disease. Discoveries in these fields are method-driven and require sophisticated mathematical analysis. The agent-based modelling approach in this project makes fundamental theoretical contributions to lineage reconstruction as it can be used to model developmental histories. The findings are expected to benefit the design and analysis of single-cell technologies for the health sector in the mid-term.

The project is expected to provide critical insights into areas where cellular growth and heterogeneity play a pivotal role such as antimicrobial resistance, tissue development and disease, which will support the design of new treatments for the health sector. In cancer, basically a disease of abnormal growth, most chemotherapeutic agents used in treatments target cells that are actively proliferating. Cell-to-cell variability in proliferation dynamics can thus dramatically impact the effectiveness of chemotherapy. This proposal investigates this relationship at the single-cell level for chemotherapy in lung cancer, one of the biggest killers in the UK. A better understanding of these effects will help in designing better and personalised treatment schedules for cancer patients, which will support the design of new treatments to improve global healthcare in the mid- to long term.

Finally, agent-based approaches are useful concepts to understand complex systems ranging from business and technology to economics and social sciences, where interactions between individuals with designated properties are at play. For example, agent-based approaches can model the impact of influencers on followers in social networks, consumer behaviour in business, or decision-makers in financial markets. I believe that the mathematical theory developed in this project will also benefit mathematical approaches in these fields, which are outside the scope of this proposal.